Resilience: Healthy Heifer

The proposed project will create a precision technology solution for dairy farmers, focused on optimising the rearing of heifer replacements. The project will focus on the following areas:

1. Integration of information from various sources including advanced sensing technology and farm records to obtain the full picture of individual animal condition.
2. A data analysis platform which will continuously analyse the data sources and provide appropriate real-time and automated health and performance flags to optimise intervention strategies.
3. A decision support system to optimise health and management protocols and quantify impact. This will be developed using expert advice from across the supply chain, including veterinary and animal science expertise.